The Enlightenment Library in an Age of Industrialisation: how Cultural Organisations responded to an Era of Rapid Social Change c. 1750-1914.

Elite intellectual institutions, such as the subscription library, have been investigated as 'enlightenment' projects, or in terms of their wider social contributions. Their published histories often focus on the macro-historical level and concentrate on their role within a chronology of the Enlightenment which usually ends in the early nineteenth century. Although the Enlightenment is often viewed as a necessary precursor to the Industrial Revolution, these two phenomena have largely been examined separately. Little attention has been paid to the ways in which convivial institutional spaces bridged these two periods, and developed in terms of their audiences' given class, gender or interests. This Collaborative Doctoral Award (CDA) in partnership with the Devon and Exeter Institution (DEI) will explore these significant gaps. The extensive collections amassed by the DEI from its inception in 1813 will illustrate how it evolved and responded to rapid social and economic change in the city of Exeter, and its enduring, but changing, relationship with the Church of England, through the Exeter Cathedral dean and chapter. Research will also focus on inclusion and exclusion from this intellectual institution, because although institutions within the public sphere promoted a freedom of thought, it was limited to those who had access to these spaces. The identities of these individuals will therefore be probed to understand the character of the DEI and the main concerns of the members. The study will ask whether the institution became intellectually subversive or remained aligned culturally with the interests of the community. Community-based approaches will also be employed in the delivery of this project. Thus, the central objective of the DEI's National Lottery Heritage fund of opening accessibility to a wide range of people will be achieved through many forms of public engagement, including: 1) local families; 2) socially isolated individuals and 3) schools that are not currently engaged with local heritage. In this way, a series of in person and digital talks, exhibitions and presentations will be used to cover different subjects and attract wider and more diverse audiences to the project. Research into the historical development of the DEI will therefore support and inform present-day development efforts.